Automotive In-Mold Electronics Structures (AIMES)

AIMES is a collaborative feasibility addressing the challenges with development in-mold electronics or IME, for Zero Emission Vehicles and the wider automotive sector.

The project will improve the user experience in ZEVs through creation of smart surfaces, embedding electronics inside 3D surface materials, and enables further opportunities in integrated sensing control and communication electronics.